Aphid secondary symbionts: from model system to crop pests

Aphids are one of the most serious pests attacking crops in temperate countries. They are important both because of the direct damage they cause and also because they are vectors of plant viral diseases. Traditionally, aphids have been controlled by the large-scale application of insecticides, but the value of this control measure is being weakened by increasing levels of insecticide resistance and by public demand for decreased use of agriculture chemicals. This has led to renewed interest in other forms of pest control including cultural methods, the development of resistant varieties and enhancing natural enemy control. All these methods require a greater understanding of aphid biology, and while it is widely perceived that this is already very well-known, research in the last five years has revealed a hitherto unexpected series of mutualistic interactions with bacteria that have potentially radical effects on the way aphids interact with their host plants, natural enemies and the abiotic environment. These bacteria are generally referred to as secondary symbionts to distinguish them from the primary symbiont Buchnera that all aphids carry. Secondary symbionts have been found to affect an aphids ability to withstand attack by parasitoid wasps and fungal pathogens, and to resist heat shock (transient high temperatures). But many of these studies have involved single strains of aphids and bacteria, and there is already some evidence for variation across strains. Our first aim is to explore the repeatability and specificity of the effects of the symbionts by experimenting with multiple aphid strains which we systematically infect with multiple strains of symbiont. The objective is to gain a clear picture of how both the aphid and the bacterial genotypes contribute to these characteristics. Our next objective is to explore how the presence of secondary symbionts affects aphid population dynamics, clearly of importance in agriculture. We shall do this first in laboratory cage experiments in which we shall make use of the results of our first experiments to set up different combination of infected and uninfected aphid clones, in the presence or absence of parasitoids. We predict that both aphid numbers and clonal composition will be influenced by secondary symbionts in the presence of natural enemies. To understand and analyse the experiments we shall develop mathematical population models that have already proved useful to us in analysing other population cage experiments. We shall also carry out population experiments in a field setting, to add further realism. The pea aphid is a very valuable model organism, and a minor agricultural pest. But how far do results obtained in this system apply to major pests, such as cereal aphids? We shall survey two cereal aphid species to determine the frequency with which they are associated with secondary symbionts, and then test whether the symbionts affect their hosts' ability to resist parasitoid and fungal pathogen attack, and to combat heat shock. Farmers increasingly maintain field margins and other habitats that support alternative prey or hosts for the natural enemies of pests. The population dynamics of the pest and the field margin species are thus linked by the shared natural enemy (an interaction of great interest to community ecologists). Our final objective is to explore experimentally how the presence of secondary symbionts may affect this relationship, something that might either enhance or detract from pest management. We hope our work will contribute to the science underpinning pest management and sustainable agricultural methods, thus improving farmers' incomes and contributing to the quality of life in the UK

Technical abstract
This project seeks to understand the effects of secondary symbiotic bacteria on the fitness and population dynamics of aphids. Facultative secondary symbionts are chiefly Enterobacteriaceae that have been shown to have a wide range of effects on pea aphid (Acyrthosiphon pisum) fitness including increasing resistance to parasitoids and fungal pathogens, allowing use of different host plants, and helping combat heat shock. It is known that both host and bacteria genotype can affect the nature and strength of the response, though most reports have used only single strains. Our first objective is to partition the aphid response to a variety of challenges into components due to bacterial and aphid genotype. We shall do this by inoculating symbiont-free clones of aphids with specific bacterial strains. This work will also provide us with a range of characterised aphid-bacterial combinations (lineages) that we shall use to test the effects of symbiont presence on aphid population dynamics in the presence of different natural enemy challenges. These experiments will be conducted both in population cages and in the field, and will use molecular markers to identify different aphid-bacteria combinations. Population models will be developed to help interpret the results. The third and fourth objectives concern whether the results from the pea aphid also apply to serious cereal pests such as the aphids Sitobion avenae and Rhopalosiphum padi. We shall use molecular methods to survey wild-caught clones of these aphids for secondary symbionts, and then by experimental inoculation create infected and non-infected lineages of the same aphid clone whose response to biotic and abiotic challenges can then be tested. The final objective is to explore using population-cage experiments the effect of secondary symbionts on indirect dynamic effects between aphid species mediated by shared natural enemies (apparent competition).